Solar-Thermal Heat-Pump Combination System - STHP-Combo

This project will deliver a combined renewable heating system that is capable of year-round delivery of hot water for Manufacturing, Industrial, Commercial and Domestic applications.

The system will consist of an evacuated tube solar thermal collector in an innovative combination with a heat-pump whose operation is optimised by a smart electronic control system to deliver a consistently high temperature hot water supply that is suitable for industrial process applications.

Additional Information

The innovative solar thermal and heat pump combination has the potential for significant cost savings for both domestic households and commercial heating applications. We see the initial opportunity will be with social housing projects to benefits those who are vulnerable and living in fuel poverty. We need to ensure this is a viable model for this application. In line with PAS 440 we also need to ensure our overall concept and design proposal means we have the best informed material, process, supply chain and partner choices to ensure real and long-term change for us and our customers